Mapping Literary Space: Italian Intellectuals, Literary Journals, Publishing Firms 1940-1960

The project aims to conduct research on the patterns of organization, cultural activity, and aesthetic programme of literary intellectual networks in Italy in a period of Italian history (1940-1960) characterised by radical historical, political, social and cultural changes. It will do so through a detailed study of a range of literary journals, differing widely in life-span, geographical location, political allegiance, and aesthetic interests.
This project builds on the hypothesis that literary journals have always serviced new writing, introduced readers to new artistic movements across continents, engendered debate, disseminated ideas, and more importantly sought to challenge settled aesthetic and cultural assumptions. This project, however, will not only look at the ways in which Italian intellectuals and writers traditionally verbalised cultural discourses and aesthetic concerns in journals in order to establish or counter forms of cultural hegemony; it will also assess and describe the ways in which intellectual networks used (a) literary journals to create sites for discussion and dissemination of their aesthetic, literary, and political concerns to national and transnational audiences, (b) how they sought to disseminate these ideas through strategic alliances with commercial and institutional outlets, such as emerging or established publishing houses of the day, and (c) how intellectuals and writers used literary journals to map their new public identity and define their own space for public intervention.
Existing scholarship has never fully addressed the interconnections between journals as a fruitful way of establishing their role as a collective, rather than a single, enterprise in shaping cultural, political and aesthetic expressions within Italian society. Furthermore, the strategic alliances that some journals forged with established or emerging publishing firms has been consistently neglected, despite substantial records showing evidence of the impact of journals' patronage of foreign and Italian authors on publishers' catalogues. Through the examination of the intellectual networks sustaining the single journals over time, we will provide an analysis of the patterns of dissemination of literary practices and the role played by publishing firms in this, and also account for any significant shifts in political affiliations of important editors and contributors in the period under consideration.
The research will highlight and describe the conditions, mechanisms and circumstances that allowed some intellectuals and cultural organizers, who had either a marginal or significant role in the cultural landscape of the fascist regime, to maintain a presence or achieve prominence in the transition from the regime to the republic and beyond, through strategic alliances with journals and publishing firms. As a result, our research will emphasise the adaptability of the literary journal as a form, and will also highlight the centrality of its role for assessing the social and commercial dimension of post-war Italian literary exchange. This project intends to address this consistently under-investigated dimension of literary communication in post-war Italy in a variety of ways: through rigorously researched academic outputs (one joint-authored monograph, an edited collection and three articles); a database linking data on the select journals and publishers' catalogues and commercial correspondence; dissemination events where experts in different fields can compare research and forge new avenues of thinking (2 workshops); and engagement with the wider community (2 exhibitions of rare printed material).

Potential impact
The impact of the project is threefold and it relates to (1) the database (2) the research publications (3) the workshops and exhibitions
(1) The aim of the database is to link two datasets where detailed information on the single journals and on the selected publishing houses is made available for the first time in this format. Existing databases only offer searchable data on journals, while disregarding their relationship to publishing firms. The two interlinked datasets will instead offer valuable data on this vital relationship. The database will enable the international community of researchers to access from their home institutions information hitherto only available to those visiting archives. The database will constitute a unique search tool for academics, students and members of the public with an interest in publishing history. It will set an example for innovation, offer scope for improvement and further research to other existing databases on literary magazines and journals.
(2) The listed research publications include a jointly authored monograph, an edited collection and three journal articles. The monograph will address a significant gap in periodical studies in Italy by charting for the first time the intellectual flows and commercial relationships between a number of literary journals and a series of established and niche publishers in Italy in a significant period of twentieth-century Italian history. The edited collection will address the transnational dimension of intellectual networks and establish fruitful connections across national boundaries between similar experiences of collective intellectual engagement. The collection will host significant contributions from high profile academics and therefore will constitute a valuable research tool on the topic. The three academic journal articles will further expand the dimension of the project by focussing on detailed and specific case studies. They will be placed in ERA A-rated journals in order to maximise the impact of the research on the academic community.
(3) The workshops are aimed at the listed academic beneficiaries but also at undergraduates in the disciplines of History, English and Modern Languages. The workshops will be hosted by two institutions with established and successful programmes for widening participation: the Museum of English Rural Life in Reading and the Rylands Library in Manchester. The two linked exhibitions will enhance the reach of the debates held in the workshops. They will illustrate with tangible historical documents the conflict between propaganda and foreign coverage and the role played by periodical publications during the war (Reading) and will contribute to the understanding of the role played by translators in the dissemination of foreign culture with the exhibition of documents relating to UK-based publishing houses dealing with Italian culture (Manchester).
Each workshop and exhibition will be widely advertised in the academic community and will have an immediate local impact also through established networks with secondary schools.